Innovation and Testing of AI-based and Human-Aware Design Solutions to Improve Safety in Micromobility

DOCK-Y, a pioneering AI technology company, is set to revolutionize rider safety with its innovative Advanced Rider Assist System (ARAS). DOCK-Y's commitment to enhancing user safety and promoting a shift in transportation behaviours is about to reach new heights as the company partners with Warwick Manufacturing Group (WMG) to bring their ambitious project to life.

Leveraging advanced machine learning algorithms and an array of onboard sensors and cameras, the ARAS provides real-time hazard detection and alerts to riders. This comprehensive safety system provides intelligent assistance to riders by predicting potential hazards, helping to mitigate accidents and injuries, and promoting safer, more responsible riding behaviour.

The uniqueness of DOCK-Y's ARAS lies in its people-centric design. The team at DOCK-Y understands that technology, no matter how advanced, must be intuitive and user-friendly. As such, the ARAS has been engineered to seamlessly integrate with a rider's experience, providing safety alerts and information in a way that's easy to understand and react to.

The collaboration with WMG will be instrumental in fine-tuning and validating the ARAS. By leveraging WMG's vast experience and expertise in manufacturing and technology research, the project aims to thoroughly evaluate, refine, and enhance the ARAS's efficiency and user-friendliness.

Through this partnership, DOCK-Y is not only aiming for product validation but also fostering a space for innovation, bringing together academia and industry expertise. The alliance will allow DOCK-Y to navigate the complexities of system development, implementation, and testing with greater precision and efficiency, all while ensuring the ARAS meets the highest standards of quality and reliability.

Additionally, Trek Bicycles Corp and Pure Electric, key partners of DOCK-Y, are set to provide e-bikes and e-scooters respectively for the prototyping, implementation, and testing of the ARAS. This collaboration underscores the demand and interest that industry leaders have in DOCK-Y's vision and technology.

In a world where micromobility is increasingly becoming a preferred mode of transport for short distances, DOCK-Y's project marks a significant step forward. Perhaps one of the most impressive facets of this innovative project is its potential to promote behavioural change. By addressing the crucial safety aspect, they're making this sustainable transport option more appealing and accessible to users.DOCK-Y's ARAS project represents a significant leap forward for micromobility safety. It's a shining example of how technological innovation, when combined with a people-centred approach to design and powerful partnerships, can lead to transformative solutions that shape the future of urban transportation.